Intelligent Data Acquisition for Proactive Healthcare with Foundation AI and Wearables

Many of us now wear a smartwatch that tracks our daily steps. But what if that same device could quietly and reliably spot the earliest signs of a health problem, long before a crisis sends someone to the hospital? The UK’s health services urgently need such proactive tools, as our ageing population means more people are living with multiple long-term conditions, and too often problems are picked up late and dealt with in emergency.
This fellowship will address this challenge by turning the “big” data enabled by wearables into actionable “smart” data. I will develop a “Digital Triage Nurse”: an intelligent AI system that learns the unique health “signature” of an individual from passive wearable sensors, and acts on a “triage-and-trigger” basis.
This is enabled by a new class of AI called foundation models. Like ChatGPT, trained on massive text data to learn the language of words, our model is trained on vast wearable datasets to learn that of individual health. Once pre-trained, it can be adapted to many health questions with little extra data, unlike traditional narrow algorithms that need huge labelled datasets. This adaptability is vital for people with multiple long-term conditions. In this way, wearables provide the scale, and foundation AI turns that “big” data into “smart” data that supports proactive care — the “smart” care.
The system will work in two proactive pathways. First, next-tier care prompts: when the model predicts a meaningful risk of health decline, it issues a clear, early signal to a GP or community team. Second, next-tier diagnostics: when risk is high or the model is uncertain, it recommends a targeted extra test (for example, a specific blood test). This additional snapshot is then combined with the wearable data to sharpen predictions, only when needed.
This fellowship will build on the UK’s unparalleled health data resources, including the UK Biobank, where over 100,000 participants provided week-long wearable data linked to health records. This creates the ideal foundation for responsible innovation in smart data. By transforming raw wearable signals into actionable insight, the project will deliver earlier care, healthier ageing, and more efficient public services — directly advancing ESRC priorities of strengthening public services, enabling healthy ageing.